A Hybrid Learning-Based Digital Twin Framework for Real-Time Prediction and Prevention of Part Non-Conformance in Sustainable Manufacturing

A Hybrid Learning-Based Digital Twin Framework for Real-Time Prediction and Prevention of Part Non-Conformance in Sustainable Manufacturing